Feasibility study for an Advanced Biorefinery for the recycling of waste coffee grounds

BB is the first company in the world to have industrialised the process of recycling waste coffee grounds into advanced biofuels. BB’s pioneering business model and innovative technology have attracted widespread attention in the energy, recycling and coffee industries as well as the mainstream media both nationally and internationally.

This is BB’s first international project and will focus on the potential to build advanced biorefineries for instant coffee factories around Europe.